Elucidating the contribution of mRNA oxidation to protein aggregation

Ageing is accompanied by a decline in the control of protein synthesis, folding, conformational maintenance and degradation, collectively known as 'proteostasis'. The loss of proteostasis leads to the accumulation and aggregation of unfolded, misfolded and damaged proteins and accelerates the functional decline of ageing tissues. However, cellular damage is not limited to proteins. Oxidative stress, and associated free radicals, can damage RNA. The guanine of nucleic acids is particularly susceptible to damage leading to the formation of 8-oxoguanine (8-oxoG). 8-oxoG in mRNA stalls ribosomes during translation by reducing the rate of peptide-bond formation (PMID:25456128). Ribosomal stalling triggers a ribosome quality control (RQC) pathway leading to the modification of the stalled nascent peptide chains by a C-terminal Alanine and Threonine addition (CAT-tailing) process, and degradation of the aberrant translation products. Excessive stalling and RQC activation have been suggested to perturb proteostasis due to the aggregation-prone nature of CAT-tail-modified peptides (PMID:26934223). This could explain why oxidised reporter mRNAs, generated in vitro, are not well expressed and are often translated into defective proteins with aggregation (PMID:12832513). These aggregates could then sequester cytosolic chaperones and interfere with general protein quality control pathways. Given that oxidative stress increases with age, we hypothesise that an increase in 8-oxoG mRNA across the life course drives proteostasis collapse by triggering excessive ribosomal stalling, which causes the production of aggregate-prone peptides. If true, there should be a high degree of correlation between proteins encoded by mRNAs susceptible to oxidation and those found in insoluble protein aggregates.